Rheality - Listen to your process!

The manufacture of a vast range of consumer products involve the flow of materials through pipelines, often in large volumes and at high speeds. Monitoring the state of the materials (rheology) during manufacture is critical to ensure product quality and consistency, but is currently difficult to perform in situ. In most cases, samples are taken every few hours and tested in a remote laboratory. Thus, a failed test requires disposal of material produced prior to the detected failure, and often leads to long delays in re-starting the manufacturing line, resulting in significant waste and environmental impact. **Rheality Ltd** have developed a system that can measure the state of materials whilst still in the pipeline, providing real-time information that should lead to reduced wastage and more efficient, and hence environmentally friendly, manufacturing. It is relatively simple and inexpensive to install but requires our proprietary software that uses machine learning and Big Data to interpret the signals and determine the rheological state, flow dynamics. The technology can also detect developing leaks or blockages before they become critical, which is critical for water supply systems. With low-cost components, simple installation and high value software, we expect our system to become the standard monitoring tool across a wide range of industries.

To give an example of rheological issues relating to everyday life are for example paint or ketchup. When using paint we expect certain flow properties. When dunking the brush into the paint we expect it to stick to it and not to drip when lifting. When painting the wall we expect the paint to stick easily and evenly to the wall. When having ketchup we do not look for a product that is runny or will sit forever in the bottle. All these products may look simple, however, are sophisticated in the way how they are produced. And to ensure that these formulations behave the way we expect them to is subject to the science of **rheology - the study of flow and deformation of matter.**